Automated Transmission Laser Alignment System (ATLAS)

CNR
Services International Ltd delivers leading-edge engineering design services to a wide
range of industry sectors. From concept generation, through design and optimisation, to the
effective integration into the manufacturing process, CNRs dedicated team of specialist
engineers, designers and scientists help customers achieve the results they are looking for.
CNR recently successfully completed a TSB-funded Proof of Market project which showed
that the Automated Transmission Laser Alignment System (ATLAS) system being proposed
in this Proof of Concept project would meet a very large need in todays helicopter market.
ATLAS will automate helicopter transmission shaft alignment. Currently this is done using
outdated labour intensive manual processes. It is anticipated that ATLAS could be used by a
single aircraft technician without the need to remove the helicopter transmission shafts.
Therefore, the impact of an ATLAS system in an already large market with accelerating
growth is potentially huge with users seeing significant process, operational and financial
benefits.
With the detailed market and customer intelligence we gained from our TSB-funded Proof of
Market project, we estimate the potential sales of our ATLAS system to be approximately
£100m even before we consider the huge growth expected in the helicopter market over the
next 20 years.
We believe that we could establish a sustainable business with annual revenue of
approximately £10-15m which offers OE sales, R&D to develop on-going upgrades and
performance enhancements, higher margin spares provision and contracted annual re-
calibration services. A business of this size would expect to employ about 50 people.
ROI for this project will be extremely high (x80). If successful, this project will be the
bedrock for a significant growth of the business, doubling in size in each of the first five years
from commercial launch. ATLAS is expected to create approx. 50 new jobs for CNR.